Validation of QbQ Technology for SARS_COV_2 Antigen & Anibody Testing

The onset of the SARS-COV- 2 pandemic and subsequent lockdown created significant economic and social disruption worsening inequality, unemployment, community tensions and straining the NHS. The easing of the lockdown, currently underway, has reinforced the need to prevent an increase in new infections, to avoid another lockdown with its adverse economic, educational and social effects.

One key ingredient of the solution is cheap, fast, accurate, widely distributed, casual testing, at schools, surgeries, hospitals, nursing homes, pharmacies, testing centres, sports/entertainment events and the work place. Existing testing technologies are not suitable for these needs. Existing tests such as qPCR and antigen, fail to tick critical boxes of performance. qPCR takes long and requires expensive reagents. It is not ideal to be used at the point of care. Antigen tests are not sensitive enough and often the sepcificity suffers.

Genetic Microdevices Ltd has the best technology in the world for detecting both active infections and past exposure to infection. We are proposing a 9 months project to validate two serological tests:

\*A Test, to check past infection

\*A Test to check active infection

Our technology, the QbQ (cubic) can handle whole blood and swab samples, can work with minimal amounts of sample (one droplet), features very high sensitivity, 5-15 mins running time, high throughput, adaptability to mutations and low running costs and gives quantitative results. QbQ is based on a miniature test chip and eventually the whole Reader + Chip can be of handheld size. It benefits, in terms of cost and scaling up for use, from being based on a platform technology, that utilises standard materials and components, and that requires small amounts of abundant, inexpensive reagents per test. Our technology is the only one that combines all the right features, to allow it to provide cost effective, accurate, reliable tests that can be widely deployed in venues ranging from hospitals, clinics, surgeries and clinical trial centres, to universities and schools, to workplaces, and entertainment/sports facilities and are ideal for , democratised test to be deployed everywhere, at schools, in the workplace and in hospitals, to monitor accurately actively infected people and people with past infection who may have developed immunity. We believe that our technology can be a key part of the solution to reversing the disruption and exclusion caused by this and any future pandemic.

Our proposal if granted, will support GMD's efforts to validate its technology that will help alleviate the pandemic's impact on the UK. By partially replacing the shortfall in funding caused by the pandemic it will enable GMD to replace the loss of a key member of the team allowing it to continue the timely planned development and validation of an innovative diagnostic platform for the SARS-COV-2 virus. Finally our technology is well suited to take part in green circular economy, as our disposable chips can be recycled to plastic or to fuel, using existing UK services.